Improved physical process representation of river networks in Global Flood Models

Quantifying flood hazard is an essential component of resilience planning, emergency response, and insurance. Efforts have recently intensified to estimate flood hazard for the whole planet with global flood models (GFMs). A key area of improvement for these GFMs is in their representation of global river networks. All current GFMs use a simplified drainage network derived automatically from analysis of the topography. This simplified network is easy to use, but errors result in mismatches with real rivers. The emergence of new, global, high resolution Digital Elevation Models (DEMs) and remote sensing data sets can help address these issues, but questions remain about how to operationalize the incorporation of this new data in the GFMs.

This PhD will aim to answer two key questions: How to identify, collect, and incorporate the relevant new data and, does this result in model output improvements? After reviewing current river datasets, the researcher will then develop methods to identify and collect this data, and incorporate it into the current GFM river networks. Due to the global nature of the datasets, this will require automated and consistent methods, while capturing the most relevant hydraulic process details and integrating these into one dataset. Methods will then be tested under different rivers and climates to ensure global applicability and quantify the improvements to output. The researcher will have direct access to a Fathom Global Ltd.'s state-of-the-art GFM framework, and work alongside their experienced developers during a 4 months secondment.

The work carried out in this PhD has the potential to improve the performance of GFMs and as a result increase their applicability. The researcher will publish all findings in open scientific publications. This multidisciplinary project includes; remote sensing, computer methods, statistics,machine learning, river hydraulics, geomorphology and flood management.